Surfactants for plant pest control

The recent withdrawal of many pesticides from the market has meant gardeners and growers are facing a increasing problem with plant pest control. New products are required that target plant pests in a safe yet effective manner. Fargro are interested in evaluating the effectiveness of a number of surfactant-based formulations as potential new insecticides that will be safe to the environment and to users.